Application of continuation methodology and bifurcation analysis to fan & compressor systems

The design of a jet engine aims to develop a high performing system, saving resources and reducing emissions. One of the key design aspects is the adoption of lightweight and efficient solutions that do not compromise the engine integrity. Engine integrity can be highly compromised by flutter occurrence, whose probability increases by selecting light weight solutions. It is then important to predict such occurrences and identify stability boundaries. One of the key challenges in identifying the flutter stability boundary is the computational cost. Continuation and bifurcation analysis techniques have shown great potential in tracking stability boundaries at a reduced computational cost. These methods have historically been applied to small-scale systems, but more recently, researchers focused on adopting them for large systems and CFD. The proposed research project will investigate the possibility of adopting these methods for fan and compressor systems.